Searching for new physics in B -> K/K* ll decays at LHCb

A study of B => K/K* e+ e- decays, including an unbinned maximum likelihood fit on the di-electron invariant mass distribution to measure new physics contributions. Analysis of the contribution from resonances especially from charmonium states, as well as the rare flavour changing neutral current amplitude contributions, will be made. A successful measurement will contribute to defining the nature of flavour anomalies observed in B meson decays